Jet-noise control via serrated nozzles

Noise generated within aero-engines propagates through both the bypass duct and jet nozzle and is scattered by these edges. Some modern jet engines now implement serrations on these trailing edges in an attempt to reduce scattered noise. These designs can vary greatly as no optimal serration has been determined.
This project will make use of analytical methods to determine the far-field noise scattered by a serrated trailing edge of a cylindrical duct, then use this solution to optimise the edge geometry for maximum noise reduction. Both hard-wall and acoustically soft-wall (impedance) conditions will be investigated.